Supergen Bioenergy Hub 2018

Biomass is plant or woody material that during its growth has absorbed CO2 from the atmosphere through photosynthesis . When the biomass is used to produce bioenergy it re-releases to atmosphere the same amount of CO2 as was sequestered during growth. Therefore, as long as biomass growth is close in time period to release there is no net addition to the long term atmospheric CO2 concentration. However, some aspects of processing and using the biomass may generate additional greenhouse gas emissions that need to be accounted for and, given that the UK is trying to decrease all carbon emissions it is important that we make efficient use of our biomass resource by maximizing the production and use of truly sustainable resource and developing efficient pre-treatment and conversion technologies. It is also important that we make the best use of the sustainable biomass resource and fully understand the wider impact and costs of implementation.
This project brings together leading UK bioenergy research groups to develop sustainable bioenergy systems that support the UK's transition to an affordable, resilient, low-carbon energy future. We will synthesize previous work on land and feedstock availability to assess the realistic potential resource for UK bioenergy and examine new crops that could support UK farming by delivering ecosystem benefits as well as biomass resource. We will test the performance of different feedstocks in high efficiency conversion options and develop new techniques which will improve resource efficiency in bioenergy systems, especially at small scale. We will evaluate the impact of using biomass for heat, electricity, transport fuels or chemicals to provide independent, authoritative information to guide decision making by industrialists and policy makers. We will assess the potential for bioenergy to contribute a proportion of the UK's future sustainable energy mix, taking into account the environmental, economic and social impacts of the processes.
We will work with industrialists and policy makers to ensure that our work is relevant to their needs and reflects achievable implementation standards. We will share our findings in our research work widely with the industry and policy communities and make it accessible to societal stakeholders on our website, via special publications, in the conventional and on social media and with tailored events for public engagement.

Potential impact
The project has been developed in conjunction with over 50 non-academic users of the research to ensure that the research programme addresses key evidence gaps, engineering challenges and societal concerns. This will be consolidated by a number of engagement workshops at the outset, allowing the hub to establish firm working relationships with key stakeholders for transfer of information that will support impact in industry, policy and society.

The focus of the hub on industrial, policy and societal priorities will be maintained by an advisory board representative of a broad set of these stakeholder interests.

The project impact plan focuses on international impact, UK policy impact and knowledge transfer. The hub's communication and engagement plan includes not only one-way dissemination, but also two-way knowledge exchange via workshops, small focused meetings and secondments, which have been enthusiastically welcomed by industrial and policy partners. We will maximise the efficiency of hub communications by making effective use of social media (including twitter, LinkedIn and our hub website) to target different stakeholders with appropriate information in a timely manner.

Hub partners will be empowered to connect with industrialists, policy makers and societal stakeholders in greater depth about key issues via travel grants and funding for secondments, which will not only allow transfer of knowledge but also enrichment of respective academic, industrial and policy perspectives.

The hub has a unique role in connecting industry, policy, societal and academic interests in a relatively controversial renewable energy area. By developing relationships of trust, pursuing sound science with integrity and providing impartial information to the wider community we will support UK policy makers in ensuring they design mechanisms that facilitate sustainable bioenergy devleopment, industrialists in developing more cost-effective bioenergy solutions and society in being confident that research is accelerating low-carbon, resilient and sustainable bioenergy systems.